Cosmic spherules in the geological record

To assess the preservation of fossil micrometeorites in the geological record to determine the effects of early diagenesis. The concentration of micrometeorites in a given section will also be used to interpret past extra-terrestrial dust flux and their causative solar system events.